Use of Reinforcement Learning to Optimise Dosing of IV Infusions in Critical Care

Use of Reinforcement Learning to Optimise Dosing of IV Infusions in Critical Care
Project lay summary: Patients in Intensive Care are often managed on intravenous infusions of various drugs, which tend to have tight therapeutic ranges, undesirable adverse effects outside of these ranges, and variable dose-response across patients. Two such examples are insulin infusions to manage glucose, and sedating drugs for patients on ventilators. This project would look to develop an RL-based approach to recommend tailored, optimal doses for these patients, which clinicians can then choose to follow or ignore as part of daily patient management.